Written In Stone: Evaluating Geodiversity As A Natural, Social And Economic Asset

The UK's geological history has strongly influenced landscape development, ecological habitats and
species, and human interaction with the natural world. Geological sites of specific conservation
interest include a range of global to local designations. UNESCO World Heritage sites, which reflect
both cultural and natural significance, and UNESCO Global Geoparks, which consider socioeconomic
values, both recognise geodiversity of global significance. Sites of Special Scientific Interest are
selected on the basis of their national significance for geological research and Local Geological Sites
are identified for their scientific, educational, aesthetic and/or historical value.